Connecting the North

The Connecting the North initiative scales innovative technology to bolster transport network reliability. The solution leverages current systems' data, supplemented with additional inputs, offering a cost-efficient fix without extra infrastructure costs. With shifts in urban dynamics, such as reduced commuting, cycling, walking, and home deliveries - authorities need tools for more flexible and interconnected traffic management.

Simplifai Systems, born out of collaborations with the University of Huddersfield, Kirklees Council, and Intelligent Transport Systems (ITS) experts, applies AI principles from autonomic computing, crafted for resilient Internet of Things (IoT) tech management. We apply this to road traffic management, including projects with Jaguar Land Rover, English National Highways, and Northern Care Alliance NHS Group. This project scales these achievements to envelop the North of England's major regions.

Traditional traffic management relies on basic models with fixed strategies. Simplifai enhances this by using the existing data to employ innovative AI planning, creating advanced network management in a fraction of current timescales. While its efficacy is proven in smaller scales, the project's aim is wider deployment.

The innovations let Simplifai integrate with large-scale Smart City systems and cater to a diverse clientele. By elevating current traffic systems, it empowers authorities to optimize existing assets amidst budgetary constraints. This venture also explores new markets and user groups, evaluating their feasibility.

The outcome is a nimble, adaptive approach to infrastructure management, mitigating disruptions for efficient transport management. This revamps how networks are overseen, improving traffic flow, minimizing congestion and journey times, enhancing air quality, and propelling economic growth. In essence, Simplifai equips authorities to navigate evolving transport demands.

So why does the North of England need connecting? Over the last five years, the North has been in more flux than any other region of the country. The pandemic affected the North of England disproportionately - the changes in work patterns have meant that people who have changed job because of the flux in the labour market have had to change journey patterns. The journeys five years ago and the journeys they are making now are very different across the North.

Starting in the North, the idea is to roll out across a region, which by population is equivalent to a top 50 world city, prove efficacy and roll out to equivalent regions and the other top 50 cities.